Asymmetric, Metal-free Ester Coupling

This PhD studentship will develop an asymmetric, non-metal-catalysed coupling reaction using high oxidation-state carbonyl coupling partners. Key will be a single non-metal catalyst acting in two independent roles to mediate carbon-carbon bond formation. The careful balancing of reaction rates and catalysts properties will be achieved by SAR studies and data-driven optimisation approaches.